Non-perturbative dynamics and compositeness

The fundamental origin of electroweak symmetry breaking in the Standard Model is one of the most urgent problems in Particle Physics. Composite dynamics is a prime candidate to provide such a mechanism. In this framework, the Higgs boson is a composite particle of a novel strong interaction, and its mass is kept light with respect to the energy scale of the latter by the spontaneous breaking of a global symmetry. Sp(2N) gauge theories have been proposed as models providing realisations of Higgs compositeness that are compatible with the current experimental data. Theoretical approaches to Higgs compositeness require non-perturbative methods. In this project, observables in Sp(2N) gauge theories will be studied numerically with Monte Carlo simulations of the relevant lattice-discretised theories. Extracted observable quantities will be used to inform phenomenological models.